Home Schooling - Provision of Physical Education via Digital Platforms

Anchored Engineering will produce a unique Physical Education resource suitable for all children of schooling age, which can be delivered via existing digital teaching platforms, by class teachers. The application will promote social inclusion and benefit the mental wellbeing of children who are confined during the lockdown period experienced due to COVID-19\.

Physical Education is a mandated part of the school curriculum and should not suffer just because schooling has moved to a different medium.